Rolls Royce SILOET II Project 12 Advanced High Pressure Ratio Efficient Compressor Technology (APRECOT)

SILOET II Project 12 covers the design, make, test and data analysis for an advanced high pressure ratio compressor. This compressor addresses the requirements of a future gas turbine architecture concept identified to meet the environmental targets with new wide body aircraft with an EIS of 2020 and beyond. The project will draw on technologies investigated in current lower technology readiness level projects in order to achieve efficiency beyond the state of the art and will provide TRL5 validation.